A Clinical Trials Service for Livestock Veterinary Medicinal Products

Development of a service offering for field trials for veterinary medicinal products.Infectious diseases of livestock can have a devastating impact on animal health and subsequently on food security and supply.Increasing the capacity and capability to conduct trials of veterinary medicinal products in the UK for the animal health industry will benefit livestock producers through more rapid introduction of improved disease control measures.